University of Southampton And Surrey Satellite Technology Limited

To develop structural aspects of new lunar orbit satellite to map lunar surface, collect scientific data and provide hardware infrastructure for future communications requirements.